Corporate Bribery and Corruption: Efficacious regulation or blissful ignorance?

Recent events have reminded the world of the harm corporations can do when they choose to conduct operations in a negligent and/or corrupt manner. Such behaviour is increasingly attracting the attention of governments across the globe; as well as advocacy groups, charities and non-governmental organisations. The message, bribery and corruption is a big problem. Actions which were formally considered to be awful, but entirely lawful, are now under close scrutiny. The prevention of corruption has an increasing prevalence, and in so doing this work will take a microscope to corporations. An arena noted by Transparency International UK to be under-researched and at continual risk of corporate greed, this thesis shall look at how best corporate wrongdoing can and should be controlled.

Corporate regulation and/or control has given rise to numerous debates. From the 1980's Audit Explosion (Power) to the rise of Responsive Regulation (Ayres and Braithwaite), such mechanisms can all relate to the concern of how best corporate wrongdoing can or should be policed. Such tensions demonstrate that there is a need to balance the perspectives, moving beyond theoretical application, into practical implementation. The creation of the Bribery Act 2010 has seen a shift in legislative outlook. With it's assets being described as "legislation on steroids", has it succeeded in living up to its reputation? This thesis will evaluate the s.7 Bribery Act 2010 adequate procedures corporate defence and illustrate how simple statements of proclamations are insufficient. Adequate procedures, in its multifaceted form, are in need of becoming more than just adequate. From whistle-blower protections, to practically aimed strategies. With writers describing corporations as having amoebic qualities, it is with that in mind that this author recommends that with such an ability to change; transparency, honesty, integrity and ethical determination becomes the forefront of commercial operation.

One year on from the London Anti-Corruption Summit, actions promised by the UK remain pending and overdue. This includes the development of an anti-corruption strategy. In accordance with this theme, the research will make a contribution to the commercial sector by:1) Developing the existing culture of merely advocating ethical self-governance, by introducing processes and practices to assist in the commitment to change. 2) Exploring how best corporate culture can be transformed. By recognising the need to be proactive rather than reactive, compliance can be driven from the position of prevention being better than cure. 3) Ultimately offering conclusions and recommendations as to how corporate corruption can be tackled through an increase in transparency and targeted policies which are directly associated to senior personnel. 4) Re-evaluating the concept of how best to punish corporations when they fall foul of criminal law. Despite a selection of civil remedies, we need to question how we can ensure that economical interest do not go before that which is justiciable.